University of Brighton And Dando Drilling International Limited

To develop and implement an innovative product design process, fully integrated into the supply chain, to deliver competitive, modular products for new and established markets.